Institute for Particle Physics Phenomenology

The Institute for Particle Physics Phenomenology (IPPP) at Durham University is the UK’s national center for particle physics phenomenology. This grant proposal supports the institute’s responsive research areas in High-Energy Collider Phenomenology (HECP) and Particle Physics Beyond Colliders (PPBC), which are crucial for advancing our understanding of fundamental physics.
Context and Challenge
Modern particle physics is at a crossroads: the Large Hadron Collider (LHC) has provided groundbreaking discoveries, but deeper questions remain unresolved. While precision measurements at high-energy colliders are essential for testing the Standard Model and searching for new physics, the nature of dark matter, the hierarchy problem, and the fundamental forces of the universe remain elusive. Addressing these challenges requires theoretical advancements, novel computational techniques, and synergy between collider and non-collider-based research.
Aims and Objectives
This proposal seeks to:
• Advance precision theoretical calculations to fully exploit current and future LHC data, preparing for next-generation colliders.
• Develop new computational and data-analysis techniques, including machine learning and quantum computing, for interpreting collider data.
• Explore physics beyond the Standard Model, focusing on dark matter, gravitational waves, early universe physics, and new theoretical frameworks.
• Strengthen UK research leadership by fostering collaboration across national and international research communities.

Potential Applications and Benefits
• High-energy collider research will provide the most accurate theoretical predictions for particle interactions, benefiting experimental collaborations at CERN and future colliders.
• Beyond-collider physics will develop innovative ways to probe fundamental physics, potentially leading to breakthroughs in understanding dark matter, quantum computing applications, and early-universe dynamics.
• Impact on UK scientific leadership by training the next generation of researchers, hosting international collaborations, and enhancing the UK’s role in cutting-edge physics research.
• Public engagement and policy impact, ensuring that fundamental research remains at the forefront of scientific and technological development.
This proposal underscores the IPPP’s commitment to theoretical excellence, scientific synergy, and long-term impact on particle physics and broader scientific discovery.